Digital Twin Platform for Turbine Repair Applications

Deliver a Digital Twin demonstrator by digitising high value components through the repair value stream. This will allow improved decision quality for in process batches and provide a credible source of historical data on which to base repair development activities. Using a Digital Twin will increase repair yield and reduced in process rework delivering lower lifecycle cost and lower lifecycle carbon footprint.